Jefferson Lab project grant

Potential impact
This proposal will develop a new piece of equipment to be used at the Thomas Jefferson National Laboratory in the USA. The new device, the fast-timing hodoscope, will utilise the latest technologies in light sensors (Silicon Photomultipliers) and employ fast sampling electronics (Flash Analogue to Digital Convertors). The device will be a key piece of the future decades long experimental programme in CLAS12 at the upgraded Jefferson Lab.

We have a very good track record in identifying and pursuing spin-off opportunities from our fundamental research. For example, the research and development programme for the Edinburgh nucleon polarimeter at MAMI has prompted new ideas for improving Positron Emission Tomography (PET) imaging. This has led to the award of STFC Follow on Funding and direct collaboration with clinicians and medical physicists. We will use our developments in Silicon Photomultiplier readout and data acquisition to develop simple, safe and cheap cosmic ray detector kits for use in schools, an initiative which is being developed with the Edinburgh University Young Researchers Association. The silcon photomultiplier technology is also being transferred to the undergraduate experimental projects at Edinburgh.

The nuclear physics research programme provides excellent training opportunities for PhD students. The size and scope of nuclear physics experiments means that PhD students must actively engage with all of the scientific and technical aspects of the experiments. Students and PDRA's obtain hands-on practical experience in the setup of the experiment, the use of modern software languages (C++) to analyse the data and also experience in advanced computer simulation methods (e.g. Geant4). Such students are in high demand from many areas of industry.